High-throughput identification of genes which regulate ROS and DNA damage response in senescence and their effect on hematopoietic stem cells

After a limited number of cell divisions, somatic cells lose the capacity for proliferation, called cellular replicative senescence. Senescence, cannot only be triggered by the loss of DNA sequences at the ends of chromosomes (telomeres), but also by several other mechanisms, including oncogene activation, alterations in chromatin structure or DNA damage, which can be prominently caused by oxidative stress. Several studies support the concept that senescence has an important role in living organisms: on the one hand it can be a powerful mechanism to counteract progression of cancer. On the other hand, accumulation of senescent cells might contribute to an age-related decline in tissue function in mammalian ageing. My previous work has shown that induction of mitochondrial dysfunction and Reactive Oxygen Species (ROS) production is the result of a response to DNA damage and a part of the induction of the senescent phenotype. Mitochondria are the most important source of ROS under physiological conditions and ROS can lead to damage of several cellular macromolecules, including DNA. I have also shown that ROS were necessary for the stability of growth arrest, thus forming a positive feed-back loop that stabilises senescence. This concept of a self-sustaining signalling loop in senescence could have fundamental relevance for signalling processes controlling cellular and organismal ageing as well as cancer protection. In order to systematically identify genes that regulate ROS generation and DNA damage response following induction of senescence I propose a high-throughput screen using an available whole genome siRNA library. ROS will be measured using fluorescent ROS-indicator dyes and DNA damage response using a Green Fluorescent protein (GFP) fused to DNA damage response gene 53BP1. All the screen process will be done using robotic stations and automated imaging systems. The results from the screen will then be used for identification of the pathways, using a previous developed combination of in-silico analysis and experimental approaches. This part of the project will involve interactome database search in combination with sequential knock-down of targets by siRNA and the construction of mathematical models to simulate the signalling pathways involved. Finally, in order to test whether DDR induced ROS has consequences in terms of ageing in vivo, I will use a telomerase knock-out (mTERC-/-) mouse model, which carries a homozygous deletion of the RNA component of telomerase, an enzyme able to counteract telomere shortening. Age-dependent telomere dysfunction in these mice has been shown to limit the repopulation capacity of Hematopoietic Stem Cells (HSCs) when they are injected in recipient mice. Previous work, has shown that deletion of CDKN1A (which we found to be involved in ROS signaling in senescence) has been shown to rescue the repopulation defect of HSCs from mTERC-/-. To test the effect of ROS-regulatory genes on stem cell function, I will first isolate HSCs from mTERC-/- mice and then knock-out genes of interest by shRNA-lentivirus infection. I will then study the long-term effect of gene knock-down (shRNA) on the maintenance and differentiation into different lineages of the stem cells after transplantation into recipient mice. This method should allow me to determine if ROS regulatory genes induced during cellular senescence have an effect on stem cell function in vivo, which might contribute significantly to the ageing process.

Technical abstract
Cellular senescence is defined by irreversible loss of division potential of somatic cells and has been classically characterised in vitro as the result of a DNA damage response (DDR) to uncapped telomeres. Senescence is a tumour suppressor and contributes to age-dependent tissue function decline. I recently found that production of Reactive Oxygen (ROS) is a result of DDR and part of a positive feed-back loop that maintains and stabilises senescence. By combining in-silico analysis and sequential inhibition of pathway intermediates, I identified a signalling pathway connecting DDR with ROS involving MAPK14 and TGFB2 and proved that increased ROS levels maintain senescence by stabilising DDR. To comprehensively identify the whole signalling network that maintains senescence, I propose a large-scale screen of genes involved in ROS and DDR following IR-induced senescence, using a siRNA library. Library and cell handling will be automated using robotic stations. ROS and DDR will be analysed using high-content automated imaging systems. Analysis of the ROS-regulatory pathways will be carried out by a combination of integrated network approaches, mechanistic stochastic models and pathway sequential inhibition. Secondly, I will determine the impact of genes identified in the in vitro screen on stem cell function in vivo. For that, I will use G3mTERC-/- mice. Age-dependent telomere dysfunction has been shown to limit the repopulation capacity of Hematopoietic Stem Cells (HSCs). To determine the effect of the newly found genes on stem cell function I will infect HSCs from mTERC-/- mice with specific shRNAs and inject them into recipient mice. This will allow me to study the effect of specific genes on HSC maintenance and differentiation by analysing their ability to rescue mTERC-/- dependent defects in HSC repopulation. Newly identified genes might represent targets for therapies aiming to improve regeneration and organ maintenance and might have an impact on ageing.

Potential impact
The ultimate beneficiaries of the proposed research programme will be the general population, since ageing has become a major concern in developed countries such as the UK. The mechanisms underpinning the ageing process are not yet known. Cellular senescence has been shown to play an important role for age-related decline in tissue function. Detailed knowledge of the molecular mechanisms involved in cellular senescence and its role in vivo will allow us to better understand the factors responsible for age-related frailty, disability and disease and find potential targets for therapies. Maintenance of health throughout the life course requires deep and detailed knowledge about mechanisms of ageing. I believe that the proposed research programme involving basic research on the complex mechanisms of ageing might not only ultimately benefit individuals by helping them secure better health in old age, but also society, by reducing health care costs and increasing productivity and vitality of older citizens. The development of high-throughput methodologies and systems biology approaches will be essential to tackle the mechanistic complexity of human ageing and I am convinced will be of enormous benefit and interest for industry and academia alike. Data will be disseminated in a variety of ways: 1) Firstly, I aim to publish the results and their implication in high-impact journals. 2) I will attend regularly both national and international scientific meetings where I intend to present my findings. I have had frequent opportunities already to present my data at international and national conferences and this has generated much interest. I look forward to being able to expand and develop my network of collaborations and partnerships and to enhancing my skill in managing these. 3) Through several mechanisms in place at the IAH, I aim to find ways to engage with the general public, since I recognize the importance of the general public being able to interpret new findings about the biology of ageing and their significance for their everyday lives. The IAH has developed its own public engagement panel VOICE North through which it is committed to involving the public, particularly older people in its work. Moreover, through Newcastle Science City, there are opportunities to develop promotion of a wider understanding, appreciation and participation in science, particularly amongst young people. I believe my own experience in public engagement will facilitate these interactions. 4) Any opportunities arising from this work for commersialisation will be explored. Moreover, I aim to further interact with large scale industrial partners such as P&G and Unilever, who I am already engaging with.